Engineered Multifunctionality In Lightweight Metamaterials

This project aims to develop multifunctional biologically inspired metamaterials with architected cellular geometry optimised for strength, stiffness and lightness, comparing purely stochastic, randomised structures against periodic, numerically optimised lattices formed from geometric primitives, and proposes a hybrid artificial intelligence assisted approach in which periodic unit cells are optimized using deep learning before introduction of stochastic features using generative adversarial networks. Additional multifunctional features are then enabled by combining the structures with sound absorbing and impact resistant geometry optimised using convolutional neural networks for increased effectiveness. The resulting biomimetic metamaterials, inspired by the wings of birds will be hybridised with conventional composite sandwich structures to maximise potential for light weighting in aircraft and motor vehicles, leading to reduced fuel consumption and carbon emissions, refinement through augmented noise, vibration and harshness, and enhanced impact resistance for improved crash safety.